Historicising Queer Nightlife Scenes in South Africa: Sexual Geographies and Cultural Production during and after Apartheid.

This study explores the decline of queer nightlife scenes in South Africa in the decades following the fall of apartheid through a comparative historical framework which emphasises sexual geographies and ethnomusicology, in an attempt to produce a comprehensive overview of the history of queer nightlife in South Africa's major centres. Increasing legal protections and social acceptance of queer identities in the post-apartheid era have coincided with a significant decline in the availability of queer nightlife spaces. This decline has also coincided with shifts to genre and taste, with contemporary queer venues largely playing 'Top 40' Pop, while electronic dance music is largely constrained to specific collectives or recurring events.

Importantly, the present realities of declining venues and an increased imperative to 'integrate' have not been the subject of any academic study so far. The existing scholarship on South African queer life predominantly focuses on legal and social activism, (Cameron and Gevisser, 1994; Tucker 2009), and there has been no comprehensive study of nightlife scenes in South Africa, let alone queer scenes (Olver, 2022). Similarly, nightlife has been absent from the limited sexual geographies of queer South Africa (Matebeni, 2011; Elder, 1995). Musicological studies of Sub-saharan Africa have yet to explore EDM in any particular depth, outside of brief explorations of Gqom (Eaby-Lomas, 2021), Kwaito (Steingo, 2015, 2016) and music festivals (Olver, 2022; Ocheing, Bonabaana & Akena,2021).

My research thus proposes a significant, and uniquely multidisciplinary intervention into the existing literature -bringing together strands of South Africanist research that have offered isolated insights into queer geographies, musical and cultural practice, and activism. In doing so, my research contributes to the existing literature both through the writing of yet uncharted histories of nightlife in South Africa, and by working towards new methodologies in which queer nightlife can be understood as representative of larger sociocultural struggles.

Research Questions:

What historical and sociocultural processes can be deemed responsible for the significant decline of LGBTQ+ venues in post-apartheid South Africa?

How do musicological concepts such as taste, fan base and club-culture intersect with broader concepts such as gentrification and transformations to the position of queer people in South Africa when accounting for the decline in queer venues?

In terms of genre, organisation and structure, how has the musical character of queer nightlife changed over time in South Africa?

What does this decline mean for the ways in which LGBTQ+ South Africans identify and participate in Queer Culture?

Methodology:

This study utilises a combination of oral history, archival research, and ethnography to chart both historical and contemporary experiences of queer nightlife in South Africa. Having already conducted similar research in this field over the last three years, I have extensive access to several archives and participants, with which my existing relationships will prove valuable. If possible, I will conduct several weeks of fieldwork in Cape Town, Johannesburg, and Durban, in order to gain exposure to the contemporary realities of queer nightlife in South Africa's centres.